The world’s first end-to-end case management tool for all human rights risks and remediation.

Bendi is a data science company with a core project team of Mandeep Soor (project, commercial, financial lead), Olivier Bacs (technical lead) and Benjamin Norsworthy (sustainability research, regulatory, inclusion/diversity lead) that provides fashion and textile companies with ongoing monitoring of their supply chains to detect Human Rights and labour risks at sourcing locations globally. This project is an application to build out Bendi's ability to provide mitigation partners and responses to brands once a Human Right or labour risk has been identified.

Project funding will be used to develop an AI matching service. Most sustainability solutions in the fashion space focus on environmental sustainability; Bendi is the first company to develop and deploy such solutions to address social sustainability.